Bayesian Inference Techniques for Large Probabilistic Models

This project explores Bayesian modelling techniques in the context of modern large-scale machine learning and artificial intelligence. Bayesian inference methods are often hampered by their computational cost, particularly in large and complicated models. To address this, the first focus of the project is on developing massively parallel Bayesian inference methods, designed to efficiently handle large models by exploiting conditional independencies between latent variables and leveraging GPU parallelism. These advancements allow for faster and more accurate posterior estimation, making Bayesian approaches more scalable and practical.

The second focus of this project is applying Bayesian modelling to the analysis of evaluations of AI systems, particularly large language models (LLMs). As AI technologies become more ubiquitous, understanding their behaviour and performance is crucial. We apply Bayesian techniques to the uncertainty quantification and interpretability of LLM evaluation results, aiming to provide deeper insights into how these models perform under various conditions. This includes understanding the variability in AI outputs and identifying their capabilities and factors that contribute to their decision-making processes.

Uncertainty quantification and interpretability are essential for improving AI systems, ensuring their reliability, and gaining trust from both developers and end-users. By quantifying the uncertainty in evaluation metrics, we can more accurately assess the performance of AI systems and highlight areas for improvement. Furthermore, interpreting how AI models arrive at their conclusions aids in making these systems more transparent and accountable.

Potential impact
The COMPASS Centre for Doctoral Training will have the following impact.

Doctoral Students Impact.

I1. Recruit and train over 55 students and provide them with a broad and comprehensive education in contemporary Computational Statistics & Data Science, leading to the award of a PhD. The training environment will be built around a set of multilevel cohorts: a variety of group sizes, within and across year cohort activities, within and across disciplinary boundaries with internal and external partners, where statistics and computation are the common focus, but remaining sensitive to disciplinary needs. Our novel doctoral training environment will powerfully impact on students, opening their eyes to not only a range of modern technical benefits and opportunities, but on the power of team-working with people from a range of backgrounds to solve the most important problems of the day. They will learn to apply their skills to achieve impact by collaborative working with internal and external partners, such as via our Rapid Response Teams, Policy Workshops & Statistical Clinics.

I2. As well as advanced training in computational statistics and data science, our students will be impacted by exposure to, and training in, important cognate topics such as ethics, responsible innovation, equality, diversity and inclusion, policy, effective communication and dissemination, enterprise, impact and consultancy skills. It is vital for our students to understand that their training will enable them to have a powerful impact on the wider world, so, e.g., AI algorithms they develop should not be discriminatory, and statistical methodologies should be reproducible, and statistical results accurately and comprehensibly communicated to the general public and policymakers.

I3. The students will gain experience via collaborations with academic partners within the University in cognate disciplines, and a wide range of external industrial & government partners. The students will be impacted by the structured training programmes of the UK Academy of Postgraduate Training in Statistics, the Bristol Doctoral College, the Jean Golding Institute, the Alan Turing Institute and the Heilbronn Institute for Mathematical Sciences, which will be integrated into our programme.

I4. Having received an excellent training, the students will then impact powerfully on the world in their future fruitful careers, spreading excellence.

Impact on our Partners & ourselves.

I5. Direct impacts will be achieved by students engaging with, and working on projects with, our academic partners, with discipline-specific problems arising in engineering, education, medicine, economics, earth sciences, life sciences and geographical sciences, and our external partners Adarga, the Atomic Weapons Establishment, CheckRisk, EDF, GCHQ, GSK, the Office for National Statistics, Sciex, Shell UK, Trainline and the UK Space Agency. The students will demonstrate a wide range of innovation with these partners, will attract engagement from new partners, and often provide attractive future employment matches for students and partners alike.

Wider Societal Impact

I6. COMPASS will greatly benefit the UK by providing over 55 highly trained PhD graduates in an area that is known to be suffering from extreme, well-known, shortages in the people pipeline nationally. COMPASS CDT graduates will be equipped for jobs in sectors of high economic value and national priority, including data science, analytics, pharmaceuticals, security, energy, communications, government, and indeed all research labs that deal with data. Through their training, they will enable these organisations to make well-informed and statistically principled decisions that will allow them to maximise their international competitiveness and contribution to societal well-being. COMPASS will also impact positively on the wider student community, both now and sustainably into the future.